AIR (Action for Infant Respiratory health)

"Ambient air pollution from particulate matter (PM) typically produced by car and van exhaust emissions, is responsible for about 3m deaths and 85m disability-adjusted life year expectancies globally (WHO, 2016).

In this project, Brizi will assess EU and global markets for providing radically cleaner air for babies/toddlers breathing outdoors."